CORE - Cucurbit[n]urils Ongoing Resource Efficient Process

"Aqdot has developed a proprietary technology to bring innovation to the performance chemistry industry with applications in agrichemicals, household and personal care. CORE is a game-changing project which will bring the new chemical compounds, cucurbit\[n\]urils (Aq(tm)Bit) to the global market via a disruptive manufacturing process based on continuous-flow chemistry that will increase production capacity and cost-efficiency, as well as reduce environmental impact.

AqBit has commercially relevant characteristics enabling unique properties in chemical formulations for consumer and industrial products. However, due to difficulties in its manufacture, it has never been available in commercial quantities. By building upon successes achieved at Aqdot's initial scale-up work, AqBit will become available in multi-tonne quantities (up to 200 tonne/annum), ready to be incorporated into products that will be supplied to some of the world's largest chemical manufacturers, formulators, and fast-moving consumer goods companies. This availability will lead to a multi-million-pound added value export market to UK's industrial chemicals sector, long term job growth and uptake of the cutting-edge technology in materials chemistry."